Develop unsupervised and self-supervised methods to learn a feature embedding for creative content (digital artwork)

Develop unsupervised and self-supervised methods to learn a feature embedding for creative content (digital artwork) with a focus on deep learning approaches

TBD